Dynamics of Star Clusters and OB associations in 3D

Study the 6D structure and dynamics of OB stars across the Cygnus region, identifying groups and potentially revisiting the demarcation of stars into OB associations that dates back 30 years. Should allow the star formation history of this large and important area of the galaxy to be reconstructed in more detail.